PrelovedAI

Aistetic is an Oxford University spinout providing accurate digital remote measurement, sizing and avatar creation using the latest AI-based 3D reconstruction techniques from data captured via smartphone cameras. Aistetic's current product enables retailers in the $821B/£652B, global fashion e-commerce market to match the sizing of ready-to-wear or tailored fashion items to the shape and size profiles of customers, improving customer satisfaction and reducing return rates for clothing purchased online.

**PrelovedAI** is a collaboration between Aistetic and fashion reseller Stuff-u-Sell to undertake feasibility research and first-stage technology development for a new AI-based capability to digitally verify the quality and condition of preloved or returned fashion items for resale.

The technology will unlock _business productivity_ through the automated processing of manual administrative tasks using AI to deliver highly-accurate quality classifications from photo imagery. The technology will reduce costs and increase capacity for online fashion retailers across two large and growing markets - Preloved/Secondhand fashion resale, ($197B/£157B global value), and fashion returns, (with 27% of all items purchased online returned).

The project will innovate by leveraging Aistetic's expertise in deep learning-based AI methods to develop an AI framework that is trustworthy and can be easily scaled across clothing types, fabric, patterns, defects, and input image quality.

The project will deliver a working AI-model and evaluation dataset. From which solution feasibility, accuracy, and productivity improvements can be measured. It will improve trust for resellers and increase the likelihood that clothing can be resold, rather than being wasted or destroyed.